Optimising Electric Vehicle charging using sensors and geospatial data

Public description
Reliable real time information on the availability and status of public electric vehicle chargepoints is essential to for the smooth transition to zero emission driving, while optimising the use of existing chargepoints is critical in order to improve the business case for commercial operators and to reduce the cost burden on the tax-payer. This project, for the first time in the UK, will use geospatial data from connected sensors and live dynamic data from electric vehicle chargepoints to provide live, dynamic information on the availability of electric vehicle chargepoints in managed parking spaces.

Comms365, one of the UKs leading connected sensor companies, and their sub-contractor, not-for-profit electric vehicle experts, Cenex, will deliver this project at the request of challenge holder Derbyshire County Council.

Information resulting from the real time data analysis will be used by the County Council to more efficiently enforce parking regulations thus preventing chargepoints being blocked by non-charging vehicles and to provide real time information on chargepoint availability via online maps and variable messaging screens. If successful, a chargepoint booking system will also be developed with the chargepoint operator in Phase 2.